Verification of UAS decisions in complex physical environments

The project is addressing and will solve important challenges for the practical use of semi-autonomous UAS in agriculture, structural inspection and urban police work, site security and transport of small items.

Today's autonomous operations of UAS are seriously constrained by maximum 500m line of sight piloting under 400ft. System verification results of this project aim to demonstrate for the first time that human-equivalent piloting of a UAS is technically possible for some practically useful classes of complex environments in some of the UAS
applications.

If successful, the project will be a significant breakthrough for reliable, safe and dependable autonomous UAS flights for civilian applications which will potentially lead the CAA approval of UAS use across the UK and worldwide. As such the project has export potential and can support increased employment in the UK.